Properties of quantum turbulence and dynamics of atomic Bose-Einstein Condensates

When a fluid moves faster than a critical speed the flow breaks down into a chaotic tangle of eddies and whirlpools known as turbulence. Developing an understanding of turbulence is an outstanding fundamental problem in physics. Turbulence is also a feature of superfluids, which are ultra-low temperature fluids that can flow without resistance. However, quantum turbulence is simpler to understand as the whirlpools have well defined quantum cores. This proposal will explore there properties of quantum turbulence in a new state of matter known as a Bose-Einstein condensate. An understanding of turbulence in Bose-Einstein Condensates will provide insight into what ways it behaves like classical turbulence in the world around us, such as the turbulence found in water and air. The project will also seek to establish some properties of quantum turbulence are unique to turbulence in superfluids. The results from the proposal will motivate future experiments in Bose-Einstein Condensates as well as provide insight into recent experiments that have explored superfluid turbulence.

Potential impact
The research outlined is high-profile fundamental physics research, which will strengthen the reputation of the UK within the international scientific community. Investigating the similarities and differences between quantum and classical turbulence in a system which is known to exhibit quantum turbulence, a Bose-Einstein Condensate, may provide increased understanding of classical turbulence, which has wide relevance to many areas of science. For example, synthetic models of turbulence have been used in modeling flow of particles through the lungs. Classical turbulence is also found in the air and water around us and so insight into classical turbulence has the potential to have knock-on effects across other areas of science, such as in weather prediction. Bose-Einstein condensates are a potential candidate for use in sensitive measurement devices to detect gravity gradients or rotation. An increased understanding of the non-equilibrium dynamics of Bose Einstein Condensates will assist in their development as sensitive measurement devices providing an indication to the limitations of such devices, with possible intellectual property benefits in the future. To ensure the results of this work will reach as many people as possible, communication of results to the scientific community will be made through publication in high impact journals and presentations at scientific meetings, workshops and conferences. Seminars at the host institution, as well as other national and international institutions will be combined with informal visits to disseminate research. Major results of this work will be disseminated to the public through outreach activities as well as being made available on the web.